The Robert Gordon University and L Rowland and Company (Retail) Limited

To establish and implement an innovative online education and professional development system for pharmacy and ancillary staff.